The Next Generation Transit Survey (NGTS): Operations 2019-2022

The Next Generation Transit Survey (NGTS) is a set of 12 identical telescopes situated at Paranal Observatory in Chile - one of the best astronomical sites in the world. NGTS monitors tens of thousands of bright stars at once in order to search for planets orbiting other worlds (exoplaents). These exoplanets are discovered by looking for small dips in the light from the star as the exoplanet passes in front of the star (called "transits"). The telescopes have been operational since 2016, and already have discovered numerous transiting exoplanets, including small exoplanets not previously detectable from ground-based telescopes.

In this proposal we request STFC funding to continue to operate the NGTS telescopes over the 2019-2022 period. This is a very exciting period to operate NGTS, as a new NASA spacecraft named "TESS" has been launched as will soon start surveying almost the entire sky for transiting exoplanets. TESS data will be publicly available, and can be used to find transiting exoplanet candidates that can then be confirmed and further characterised by NGTS. This will allow NGTS to discover planets around very bright stars and in longer period orbits than was previously possible. In addition to this, we will also be able to find young planets by conducting a new survey of open clusters.

NGTS data will also be useful for other research fields, such as the flaring events from star and the monitoring of planetary debris around white dwarfs.

Potential impact
NGTS is a world leader in high precision photometry from CCD cameras. In order to achieve this we have worked closely with Andor Technology plc, the Belfast-based company that supplies the cameras for NGTS. Our testing and operation of Andor's cameras have led to significant improvements in the hardware and software of these cameras, and we forecast this to continue over the 2019-2022 period. In addition, we have began plans to proto-type a new infrared sensor with the NGTS set-up from the company Raptor Photonics, an off-shoot of Andor based in Belfast. This new sensor uses different technology from the previous CCD technology, and we will be one of the first users of the device requiring high precision measurement in low light level environments.

NGTS planet discoveries have been announced not only to the scientific community, but to the public at large via very successful press releases. An example of this was NGTS-1b, dubbed "the Monster Planet", that was picked up by the media in the UK and internationally in October last year.

The operation of NGTS, and the resulting exoplanet discoveries, help promote interest and awareness of astronomy and science in general. We maximise this impact by a series of school visits and public talks, engaging with over 3000 school students last year alone.